Decision making in Web searching: what do searchers look at and why?

This project will investigate, through a series of observational and experimental studies, the decisions made by people searching the Web. Specifically we are interested in how the features of Web pages, such as the textual content or the visual presentation of pages, are used to make interactive search decisions and how the construction of Web pages influence a searcher's decisions about what pages are useful to their search. This study will exploit the relatively novel investigative technique of eye-tracking which allows us to analyse search behaviour by detecting how a searcher visually assesses information.\n\nModern network speeds and the response time of Web search engines facilitate very short interaction cycles in which searchers make very quick interactive decisions after viewing a very small sample of the information available. So how does the availability of large amounts of information that can be processed very quickly change how people assess information? What type of decisions do people make when searching the web and how are these decisions influenced by the content of web pages? Knowing more about how search decisions are made means that we can better support the process of searching: designing more useful surrogates, designing retrieval systems that incorporate more information than simply text or designing more sophisticated querying interfaces for searching.